GeoGrid

The GeoGrid project explores the use of Geothermal Long Duration Energy Storage (LDES) to store renewable electricity as heat with Leeds University as a trial site. LDES offers a cost-effective, scalable solution that will reduce constraint on the electricity networks. By storing off-peak electricity and discharging it during peak demand periods, LDES can lower curtailment costs, reduce network congestion, and enhance grid resilience. GeoGrid will assess the commercial potential of geothermal energy storage for both the trial site and nationally across GB to provide insights regarding its wider deployment, benefiting consumers with low-cost heat while supporting decarbonization and energy security.